Interactive molecular dynmics simulations for protein-ligand binding

Using Computational methonds (particularly virtual reality) to try and understand the molecular dynamics involved in protein-ligand binding with the aim of discovering new bound poses, understanding the reaction coordinate involved in binding process, and generating free energies.